High-Speed backhaul communications infrastructure for connected transport

This is an industrial research project to demonstrate to London Underground a novel communications solution that will enable the provision of the fastest wifi service available to any metro system worldwide, without the need for new infrastructure to be installed in the tunnels.